Multi-functional fibres as bio-based food binders, selectively modified using green technologies and enzymes

Aims and objectives:
The aim is to develop novel 'clean label' food binding agents through the modification of cellulosic (Curran) and hemicellulosic polymers extracted from agri-food residues and by-products.
The aim of the study is to investigate and provide the basis for understanding and developing novel, vegan-friendly fibrous binding agents derived from agri-food by-product streams using green (bio)processing technologies.
Specifically:
-To Screen various natural sources, starting from micro-fibrillated cellulose and expanding to other sustainable biopolymers including hemicellulosic fractions to evaluate their fit for purpose.
-To explore chemical modification of the fibrous biopolymers using a variety of green processing technologies (ultra-sonication, cold plasma, microwave processing and high-pressure processing).

- To investigation enzymatic modification of fibrous molecules of various molecular weights though oxidation reaction or grafting.
- To characterize the rheology, texture, gel formation, emulsifying and binding properties of the candidate molecules on their own and in model systems with other ingredients (characterization will be done checking their binding capacity, rheology, emulsification, water holding capacity, thermogelation properties).
- To select the most favorable material for their inclusion in reformulated food applications, such as vegan meat alternatives.
- To determine the structure of the biopolymers using size exclusion and ion exchange chromatography, matrix-assisted laser desorption ionization, nuclear magnetic resonance.